Efficiency through knowledge of people and plant

Omnisense has created an easily deployed wireless sensing system is being introduced to the built environment to provide construction site and project managers with rich location data that improves operational efficiency, resource utilisation and worker Health & Safety during construction projects.